Targeting surface M-like proteins of pathogenic streptococci to combat AMR

Antimicrobial resistance is a growing threat globally, impacting human and veterinary infections. Historically streptococcal pathogens have been susceptible to treatment with penicillin, however, emerging resistance on a global scale is of serious concern. Bovine mastitis is a significant disease amongst dairy cows, with an estimated burden of £200 million/year in the UK alone. Streptococcus uberis is a dominant cause of mastitis, however its virulence mechanisms remain poorly understood. The aim of this project is to characterise M-like proteins of S. uberis and other animal-pathogenic streptococci, and assess their potential as novel therapeutic targets.

Bacteria rely on proteins displayed on their surface to bind to host tissue and prevent recognition by the immune system. This adhesion is a critical first step in any infectious process. Therefore, bacterial surface proteins are important targets for vaccine development, but also for the design of novel anti-microbial agents that would prevent bacterial adhesion. Such anti-virulence drugs are an important alternative to antibiotics, as they are not expected to induce resistance.

In this project you will investigate a class of surface proteins shared by several important animal pathogenic streptococci that resemble the M protein, which has been widely studied as the main virulence factor of the human pathogen Streptococcus pyogenes. Very little is known about the role of M-like proteins in infections, in particular the role they play in bovine mastitis caused by Streptococcus uberis. You will investigate their biological functions using a combination of molecular microbiology, protein biochemistry and structural biology. You will investigate the hypothesis that M-like proteins mediate interactions with host cells and tissue by recruiting components of the extracellular matrix, and use a 3D organoid model of the mammary gland.